Live Streams from Anywhere: Revolutionising Outdoor Broadcasting

Project funding is required for disruptive innovation that simplifies outside live television broadcasting and makes it more affordable for broadcasters, event organisers and advertisers. In addition to displacing existing incumbent providers, it also accesses currently ignored markets.

This project has the potential to disrupt live broadcasting of mass participation sports events, such as marathons, triathlons and cycling events. By utilising the latest technology (hardware and software), we are able to reduce outside broadcast costs by over 90% and also reduce the environmental impact by an estimated 90%.

Audiences will not be constrained to just watching the elite athletes prescribed by the TV broadcasters over the short period of time allocated for the broadcast. The millions of athletes with their own heroic tales will be able to be recognised and supported by loved ones at home.